Towards an integrated understanding of neutrophil biology and their role in resisting infection

Technical abstract
We will have started to exploit imaging tools (eg Raichu-Rac reporter mouse strain) and have progressed our systematic gene-targetting strategy to understand spatio-temporal regulation of PI3Ks and small GTPases that is known to be essential for neutrophil migration and pathogen-killing. This activity should lead to 2 or 3 papers being either accepted or under review at the mid term review. We will have established the cell lines expressing Fc Rs and GFP-iPX construct to enable us to commence a genome-wide screen for regulators of vps34 in the context of phagosome formation in comparison to our on-going screen for regulators of vps34 upstream of autophagosome formation (see below). We will have begun to define the primary transcriptional networks of mouse neutrophils and how that is determined by different stimuli in preparation for our studies to address how some aspects of the reduced functionality of neutrophils in aged animals maybe related to changes in their transcriptional landscape. We will validate the tools to probe the identity of endogenous protein cysteine residues modified by ROS in work with other cell types and apply them to neutrophils in the later stages of the ISPG